Cross-creative industries interactive production model for isolated practitioners

In 2018, the UK Creative Industries sector accounted for over £111.7bn of Gross Value Added to the UK economy and was rising at over 5x the rate of the UK economy. Its creativity and innovation has been recognised worldwide through awards, export and investment. However the Covid-19 pandemic has halted all television and film production, closed all theatres, delayed or cancelled book contracts, and displaced the games sector.

There is an urgent need to find a production framework which can restart production, transforming traditional techniques through the ground-breaking use of new technologies and practises.

This project brings together two pioneering companies from the creative technology and immersive theatre sectors to define a new virtual production and revenue share model which will be proven through research and prototyping, leading to funding of a commercial production.

The project will bring together talented individuals across film, television and games industries to produce an immersive adaptation of John Wyndham's book The Kraken Wakes, which deals with themes of isolation, resilience, climate change and virtual communication. As well as rapidly defining a new model of production, the project aims to be a cathartic use of the creative industries to reflect the evolving national mood, increasing positivity and resilience.